Newcastle University and Alcyomics Limited

To develop a novel 3D human skin equivalent model which will allow entry into new markets for skin sensation and detection of adverse immune responses to novel compounds and drugs.